University of Ulster And Copper Industries (Ireland) Limited

To develop an innovative thermal energy storage system for future/renewable technologies through the establishment of a novel scientific R&D facility.